Improving the lateral shower shape and energy parametrization of the Fast Calorimeter Simulation (FastCaloSim). [Full project title TBC]

I am doing a PhD in Experimental Particle Physics working on the ATLAS experiment of the Large Hadron Collider at CERN. I am currently working on my qualification task of improving the lateral shower shape and energy parametrization of the Fast Calorimeter Simulation (FastCaloSim).